EcoCode: Sustainable STEM Solutions with the micro:bit

The urgent demand for digitally skilled workers to produce innovative technological solutions to combat climate change contrasts with a widening digital skills gap in the UK, particularly among women, ethnic minorities, and socio-economically disadvantaged individuals. A skills gap which is being compounded by low GCSE Computer Science uptake in these groups.
EcoCode acts now to bridge this disparity in the future by diversifying digital and STEM education - intervening before GCSE enrolment to boost GCSE Computer Science uptake in female, ethnic-minority and Wonder Initiative students.
Through EcoCode, Digit will engage 8- to 14-year-olds with low science capital in coding and physical computing, focusing on STEM deprivation deciles 1-4. Through our equitably designed and culturally relevant workshops and online resources featuring four interactive activities coding micro:bits to solve sustainability challenges, students delve into inspirational staff stories and innovative climate-saving solutions from STFC Rutherford Appleton Laboratory.
For example, in one of our four core activities, to keep their solar-powered 'Llamagotchi' alive (that's a llama in a Tamagotchi!) students will work with diverse RAL role models to explore ISIS Neutron and Muon Source’s photovoltaic window coating research, learning coding to develop a solar power system capable of powering their micro:bit (and Llamagotchi) using rechargeable batteries.
This immersive experience, connecting with relatable STEM professionals, fosters self-confidence and belonging, especially among girls, ethnic minorities, and Wonder Initiative students. All students benefit, but where our target groups may previously have felt that STEM was ‘not for them’, now they emerge empowered, recognising their own capabilities and potential, and the significance of coding and digital skills in shaping a sustainable future.
Vital teacher training, including train-the-trainer content encouraging training clusters in schools, will address the lack of Computer Science specialist teachers. These highly-skilled teachers will sustain this STEM engagement, fostering STEM Ambassadors and a culture of STEM and computing in their schools, supporting KS3 Computer Science curriculum delivery, and boosting GCSE Computer Science enrolment, especially among marginalised groups.
Multi-school festivals held at RAL will enable students to see diverse STEM role models in action, tour different departments learning about their ground breaking sustainability research, and learn about different STEM career options. As well as foster interschool collaborative and knowledge-sharing relationships between teachers.
Live online code-along challenges will increase participation reach to those schools unable to attend workshops in person. And media-rich resources plus teacher training video recordings will be freely available to download from our website and shared widely with schools and teachers in other high-deprivation areas of the UK.
Through this direct and indirect engagement, we’ll reach 24,180 students and train 575 teachers between May 2024 and October 2025.